University of Southampton and Haleon plc

To investigate the efficacy of oral health formulations for dentine hypersensitivity with emphasis on novel 3D imaging methodologies to assess tubule occlusion and mineralisation of human dentine.